National Research Facility in Lab X-ray CT (NXCT II)

The NXCT is a centre of excellence delivering a service for UK users allowing them to exploit lab X-ray computed tomography for their research. We provide access to scanners and support the design of experiments, data acquisition and data analysis through our expert technical team. We also enable in situ and time-lapse experiment through our rigs and sample environments. We work across almost every sector from arts and humanities to medicine and life science but our main focus is on engineering and physical sciences where we work over all technology readiness levels (TRL’s).
The NXCT is made up of a Hub at Manchester and lab facilities at Manchester, Southampton, UCL and Warwick universities with partnerships with Diamond Light source and Strathclyde and Swansea universities. In addition, we are providing training to develop the next generation of researchers who can exploit the power of X-ray imaging. Our outreach events and involvement in documentaries and public science is helping build the wider community. We are pushing the latest techniques in lab-based X-ray imaging to support cutting-edge experiments. Our aim is to support and develop the whole community where X-ray imaging can provide a distinct advantage providing a tangible economic, environmental and societal benefit. We work extensively with industry providing a bespoke service for SME’s through to large multinational companies. In our first 5 years of operation we have already supported over 1000 unique users with over 3500 days of beamtime and trained over 500 people. We have worked with over 100 companies and published over 180 papers. We will continue to build on our success and established processes to bring the NXCT and the UK to the forefront of lab X-ray CT research Worldwide.
It is our vision to:

Help users exploit the power of X-ray CT for their research
Provide access to X-ray CT scanners, support experiment design and provide resources to analyse the data
Develop new cutting-edge techniques in X-ray Imaging and analysis
Promote X-ray CT and advocate the benefits of this technique to the UK research community
Enable in situ experiments through support and provision of rigs available for lab and synchrotron experiments